Intelligent SME energy management and trading with ancillary services

This project will deliver a novel low cost intelligent building energy control system integrated with a peer-to-peer energy market that will enable small to medium enterprises to control and automate energy production and consumption while participating in a localised energy market.

This project will also facilitate new sectors of the economy to participate in demand response and time of use electricity pricing programmes. The project aims to create a pilot programme for 1 year where successful operation will optimise energy system efficiency and ensure that clients are paid for what they generate, only pay for what they use, reduce energy bills and are offered a new way to earn money by taking an active part in managing supply and demand.